Optimising the Mobility of Nanoporous Oxides

The project aims to develop practical strategies to improve the mobility of nanoporous metal oxide films by reducing charge trapping at surface and interfaces. It will combine first principles theoretical modelling with structural, spectroscopic and photophysical materials characterisation, in order to understand charge trapping at an atomistic level and guide material modification strategies to improve mobility. Simulation of transmission electron microscopy will facilitate comparison with experiment. Working closely with our industrial partners (Cristal and DyeSol) we will incorporate optimised nanoporous films in perovskite solar cell devices to demonstrate an improvement in efficiency.